Remote Property Management - Viewings, Inspections and Maintenance

In times of lock down ensuring tenants are safe and comfortable and landlord's properties are well maintained is currently impossible without the need for face to face contact.

Rent Chief are proposing to provide a mobile app that will be available free of charge for most landlords to enable them to carry out key property management activities remotely without the need for direct physical contact between the tenant and landlord. The application will support the remote handling of property inspections, virtual viewings and provide the ability to demonstrate any maintenance issues with the property.

* Are you a key worker or volunteer looking to move quickly for your location of work? Are you a tenant needing to find a new property quickly? Join a live tour with a landlord or existing tenant to view a property without leaving your current home. Ask questions, view in detail and ensure every aspect of the property is viewed both internally and externally for the perfect location.
* Are you a Landlord who cannot currently perform property inspections? Provide your tenant with the ability to conduct an inspection for you.
* Are you a Landlord or Tenant who has a maintenance problem in their property? Enable tradespersons to view the issue remotely to see if it can be resolved without the need for physical contact.

Rent Chief are extending the offering to include Health and Safety checklists. This widens the market for our platform to cover large residential (blocks) and commercial properties to utilise the inspection product and an advanced health and safety check. Owners / managers or tenants of offices, housing associations, warehouses, hotels and catering facilities will be able to use the platform to ensure their properties meet health and safety requirements ahead of regulatory inspections.